Evaluating an AI-tool for rapid, cost-effective, Colorectal Cancer diagnosis & treatment decision-making

This project involves multi-site evaluation of Panakeia's innovative AI software that could revolutionise colorectal cancer diagnosis. With rising cancer rates and an overstretched pathology workforce, the NHS urgently needs faster, more cost-effective diagnostic solutions.

This AI technology, developed by UK company Panakeia, analyses routine colorectal biopsy images to provide crucial molecular information without additional lab tests. If successful, it could:

* Speed up diagnosis from weeks to minutes
* Reduce costs for the NHS
* Enable earlier treatment, potentially improving patient outcomes
* Alleviate pressure on overworked pathologists

This study will test AI in real-world NHS settings, building on its very promising early results. This technology could transform cancer diagnostics, benefiting patients across the UK and beyond. It represents a significant step towards faster, more accurate, and more accessible cancer care for all.